Live Augmented Reality Training Environments (LARTE)

The latest augmented virtual reality (AVR) and immersive environment technologies are being implemented only in select business areas, despite being commonplace in our personal lives. As these technologies become ubiquitous, user acceptance and even expectation for use in the workplace increases. Service environments do not currently utilise such capabilities, yet are faced with the challenge of maintaining in-service products. This is particularly difficult when unexpected product failures occur that demand new processes to be deployed, and skills to be learnt, rapidly. This project will investigate and challenge the effectiveness of traditional training and learning environments and methodologies, creating new configurable - dynamic environments that will transform the way we train and develop staff. By monitoring user behaviour and considering individual learning profiles these environments look to unleash the value of data stored in PLM (product lifecycle management) systems to enrich virtual training environments with existing information about product components and configuration requirements. By focusing on efficacious training for exceptional events, LARTE will prove out the ability to create training environments that support the learning of infrequent tasks which could become commonplace learning environments to accomodate increasing customisation in future widescale manufacture. The project brings together the human factors research skills of University of Nottingham with the visualisation technology expertise of HoloVis International and the extensive data and use case provision within manufactiring and service environments of Jaguar Land Rover.